Metabolic assessment of perfused livers using magnetic resonance imaging and spectroscopy

This project focuses on using MRI techniques to assess the viability of livers being preserved using normothermic machine perfusion (NMP) technology for transplantation.

In the UK, a shortage of suitable donor organs means that 1/3 of patients have to wait longer than 1 year for a transplant and 20% of patients on the waiting list die before receiving a liver transplant. Clinical evidence suggests that enhanced preservation techniques could provide a way of saving many livers which are currently offered for donation but deemed too high risk to transplant.

Normothermic machine perfusion (NMP) is a preservation technique that keeps the liver in a functional state ex vivo by supplying it with oxygenated blood and nutrition at normal body temperature. This allows longer preservation times and provides the opportunity to make in-depth assessment of the liver's function.

The student will perform perfusion studies on human livers that have been determined unsuitable for transplantation. By using a novel perfusion system, which allows the liver to be perfused inside an MRI scanner, the student will aim to gain an understanding of the structural and metabolic changes that occur in the livers during preservation. This knowledge can then be applied to gain a better understanding of what makes a liver suitable to transplant.

Throughout this project the student will improve quantitative skills by creating the custom data analysis pipelines that will be required for this project. The student will also gain a wide range of interdisciplinary skills through learning from his three supervisors who are experts in MRI, surgery, and engineering respectively. Another key skill the student will gain during this project is an understanding of the physiology of the whole liver, by scanning complete livers and performing longer scans than could be performed on human subjects.